ACAPELLA

Building on the success of the Trent family of three shaft engines Rolls-Royce has announced its intent to
develop UltraFan™, a novel Very High Bypass Ratio (VHBR) geared architecture. This provides a significant
improvement in propulsive efficiency and will be available for the next generation of aircraft 2025 and beyond.
ACAPELLA will provide Rolls-Royce with aero acoustic prediction capabilities for use in multi-disciplinary
optimisation design techniques. The target is to achieve a -5dB reduction cumulatively relative to the Trent
XWB and Trent 1000 engines which is a very significant step towards the interim 2035 goal on the way to the
ARARE 2050 target. Through increased collaboration between UK aircraft noise research teams at the
Universities of Southampton, Cambridge, Loughborough and Imperial College, this project will provide a step
change in aero acoustic modelling capability within the aircraft installed environment validated by high fidelity
measured data.